Honeycroft Application January 2015

We designed and patented an efficient, energy loss-reducing water aerator. Our system performs effective aeration and mixing that destratifies oxygen-deficient water mass while reducing levels of manganese and blue-green algae harmful for plants’ photosynthesis and aquatic life.